Teesside University and PSI Global Limited KTP 22_23 R5

To develop a Physics Informed Machine Learning and Computational Fluid Dynamics integrated model to accurately predict the full fluid flow of air/oil in separation products to optimise the efficiency and performance of compressor and vacuum pumps in the market place.